Product & Process Verification Centre of Excellence

The Product and Process Verification Centre of Excellence would be the core of the University of Sheffield's Advanced Manufacturing Research Centre (AMRC Cymru) facility at Broughton.

Before it has even opened, the PPV Centre already has significant demand for major research projects including work that would lead to a digitally-connected supply-chain and smart factory for Airbus' Wing of Tomorrow programme.

Innovations targeted by the PPV-Centre include:

capturing manufacturing data with no time penalty/cost
industrialisation of Frequency Scanning Interferometry
model-based certification
automated hole inspection with robotic co-worker
embedded process and product monitoring
enabling human-robot collaboration
hyper-flexible workforce.